Mission preparation in support of the upcoming OCO and GOSAT data.

The work to be undertaken by the University of Leicester EOS group as part of the C-cycle theme is detailed in section 3.10 of the NCEO original proposal. The work will be based on the experience in CO2 retrievals from SCIAMACHY and our involvement in the OCO retrieval development. The team at the Univ. Leicester will play a leading in the analysis, characterization, validation and interpretation of OCO and GOSAT data and thus provide critical information to the data assimilation groups.